MediSieve innovation voucher - intellectual property=

Help in establishing the IP strategy for a novel medical device which could lead to new, personalised treatments and diagnoses. The device is a novel use of an old, established technology, and there is therefore a significant amount of prior art which could limit patenting options. The innovation voucher will help us consult with experts to establish how we can suitably protect our invention without infringing any existing patents or other intellectual property.